Overseas Travel Grant - Research visit to Louvain Drug Research Institute at the Universite catholique de Louvain

Chronic wounds impose a significant and often underestimated burden to the individual, the healthcare system and society as a whole. It has been estimated that the NHS spends £5 billion on treating chronic wounds with approximately 2.2 million people living with chronic wounds in the UK. These chronic wounds are extremely susceptible to infection. With sufferers of non-healing wounds regularly receiving antibiotic treatment for recurring infected wounds. Bacteria responsible for these infections such as methicillin-resistant Staphylococcus aureus (MRSA) and Pseudomonas aeruginosa have the capacity to evade the immune system and antibiotic treatment by hiding within cells resulting in persistent and recurrent infections transforming these cells into reservoirs of infection. Bacteria that evade the immune system by persisting in the intracellular environment are difficult to treat with traditional antibiotic therapies due to the varied susceptibility to antibiotics within the intracellular environment as well as the challenge of achieving effective concentrations of antibiotics within the cellular environment. New treatment strategies are required to increase the effectiveness of antibiotics for intracellular infection treatments, that currently require lengthy and repeated antibiotic treatments. These repeated treatments contribute to antimicrobial resistance through ineffective clearance of the pathogen from the infected individual and modification of their microbiome increasing the population of resistant bacteria within their body. Cold plasma technology is an innovative and new approach for the disinfection of infected surfaces and chronic infected wounds. Cold plasma refers to a partially ionised gas generated from the input of electrical energy into a gas such as helium, creating a plasma suitable for treating heat sensitive surfaces like our skin. There is already a range of devices available for treatment of infected wounds. Currently the antibacterial activity of this technology is well characterised however there is no published data on its effects on intracellular infected cells alongside antibiotic treatments.

The aim of this project is to investigate the efficacy of cold plasma treatment of infected cells with subsequent cold plasma deposition of a hydrogel dressing impregnated with antibiotic nanoparticles, to improve the potency and effectiveness of antibiotics for treatment of intracellular infections and chronic wounds. This will result in a reduction of the required antibiotic treatments for the effective clearance of persistent tissue infections as well as localised treatment of the infection. In order to achieve this aim a suitable intracellular infection model must be developed. At the Louvain Drug Research Institute, Universite' Catholique de Louvain, they have developed antibiotic pharmacodynamic models for intracellular infections. This proposed research visit to this Institution will result in an understanding and expertise in the use of this model in order to fulfill the aims of my research program as well as developing international collaboration with a world-leading Institution in antibiotics and their pharmacodynamics in infected cells.

Potential impact
This aim of this research proposal will ultimately benefit society as whole by investigating and providing a platform from which to optimize this combined approach reducing the required treatments of antibiotics for persistent and recurrent skin infections. The impact of this research will be realised in three stages; immediate, intermediate and long-term impact providing benefits to academics, the economy and society.Immediate Impact (< 5 years) - Researchers involved in this research project, Master's and undergraduate students at the School of Pharmacy. This research visit will provide an immediate impact in the development of my research group formed from Masters and PhD students. Initially, impact will be achieved with development of PhD and Masters students understanding of intracellular experimental models, cold plasma and nanoparticle formulation providing them with advanced skills and training leading to development of their own research careers. Immediate impact will also be realised through an effective international collaboration, accommodating the transfer of knowledge between world-leading Institutions that will be able to support future applications and a future new investigator award based on the preliminary data gathered from the experimental models developed during this research visit. Data generated from this research visit and project will be made available through scientific publications in journals such as Journal of Antimicrobial Chemotherapy and Journal of Physics D: Applied Physics. Intermediate Impact (5-10 years) - Queen's University Belfast, local economy and life sciences and cold plasma businesses. Following on from the immediate impact, future funding attained from the results generated from research models developed during this research visit will impact on Queen's University Belfast and the quality and impact of their academics and researchers. IP arising from this project will be at a stage to be utilised for licensing or supporting new companies that will have benefit to the local economy through providing highly skilled jobs. Companies working on cold plasma technology will benefit from its use alongside pharmaceuticals that will impact on their competiveness and the future of this technology within the healthcare sector. This project will also provide a bridge between cold plasma technology companies and the pharmaceutical industry providing a hook for life sciences early stage venture capital funding such as GE Ventures and Pfizer Ventures. Long-term Impact (10-20 years) - Public Health, NHS and UK economy. Healthcare interventions typically take up to twenty years to go from bench to bedside. It would be expected that clinical trials will have been undertaken and the regulatory process involved with new medical devices will have been achieved if not underway. Within the UK this will impact the NHS whereby the cost of this combination approach and medical devices would not be restrictive compared to new medicines. The development of the combination approach of cold plasma and nanoparticle-formulated medicine will result in the UK becoming a pioneer in this technology. Currently, the NHS spends £5 billion on treating chronic wounds with approximately 2.2 million people living with chronic wounds in the UK. By providing a strategic and combined approach to infections resulting from chronic wounds this will help alleviate burdens on the health service. It must be acknowledged that the realistic time frames for these benefits may not be realised until at least two decades following successful completion of this project. And it must also be recognised that currently there is no example of a combined cold plasma and drug treatment available for chronic wounds therefore consultation with medicines and medical device regulators such as the MHRA and EMA is required. The data and results produced from this project will impact on the MHRA and EMA's decisions on this technology and treatment strategy.